SmartLight.ai - Bringing AIoT to the Street Lighting Industry

SmartLight.ai will revolutionise the efficiency of urban lighting using Embedded Artificial Intelligence, combining the benefits of two emerging "megatrends" Artificial Intelligence (AI) and the Internet of Things (IoT), to create the Artificial Intelligence of Things (AIoT). AIoT lighting will address five urban challenges; Energy Efficiency, Running Cost, Safety, Light Pollution, and Maintaining Nightlife. In terms of Energy Efficiency, global outdoor lighting consumes 1.3 quadrillion Btu annually, costing about US$10B. Labour-intensive Central Management Systems, with current IoT technology, such as Engie's inteliLight, claim a 35% energy saving with binary central switching, or 500M Tons CO2 (1.5%), or 105M cars if applied globally. These systems are only available to coordinated, high-income areas. SmartLight.ai's AIoT platform could deliver greater savings, with less overhead. SmartLight.ai will help businesses and communities recover from the coronavirus pandemic in a sustainable manner, as part of a clean growth and transition to net zero.